Ecommerce Cyber Security

Technology Startup - Wave Mobile Phones Ltd
Requires Impenetrable security; Consultation on system design and network architecture implementation. System build configuration and deployment.
Excellent ‘value for money Cyber Security services for software to ensure a robust, secure system that complies with Data Protection Act and Payment Card Industry Data Security Standards. Data must be held in encrypted format and accessible through a reliable web presence through to high-traffic, mission-critical systems demanding maximum levels of performance and security. A guaranteed reliability, scalability, flexibility, resilience, security and performance to PCI-DSS and ISO/IEC 27001:2005 accreditations.